Intelligent Hybrid Electric Power Unit

The project is developing an Intelligent Hybrid Electric Power Unit (IHEPU) which will be suitable for range of EV and HEV drive packages. The key drivers of the project are market acceptability with all components combining performance, durability and value for money. The electric motors will be the lowest £ per kw available on the market; the BMS technology is scalable and licensable; and the control systems will be developed using over 2 million miles of real world HEV drive data. The IHEPU will be developed to a performance and cost that will give it significant desirability and market acceptance, both as an application and in individual component form to OEM and development companies throughout the world. The 3 main innovations to be developed for the project are:
1) A compact motor/generator with high specific peak power optimized for low cost integration into conventional drive-trains.
2) An advanced Lithium Phosphate Battery Management System enabling improvements in peak power transfer, energy efficiency and battery life.
3) Control systems generated by a HEV simulation and modelling suite based at Bath University and built through the project.